Dispersion in vehicle wakes

This project will investigate the dispersion of pollutants behind moving vehicles and the influence that buoyancy has upon this at low speeds. The aim of this project will be to build mathematical models of pollutant dispersal in vehicle wakes using laboratory experiments.